Gambling and Older People: Rapid Evidence Review

Context
The UK has a rapidly ageing population, with adults aged 55 and over now representing more than 30% of the population. Despite this, very little research or policy attention has been devoted to how gambling affects older people. Although gambling research has expanded in recent years, it has focused largely on young adults, online gambling, and acute “problematic gambling.” Older adults are often treated as an “add-on” category rather than a group with specific needs, motivations, or vulnerabilities. Yet international evidence shows that older adults engage in a wide range of gambling activities, both online and in person, and may face unique risks linked to loneliness, bereavement, fixed incomes, cognitive changes, digital exclusion, and reduced social support. These issues have become more visible since the pandemic and the cost-of-living crisis, which intensified social isolation and financial pressures. A clear, up-to-date evidence base is therefore urgently needed.
The Challenge
There is no UK-focused synthesis of evidence on gambling among older adults, and several gaps remain:

Fragmented evidence: Existing reviews are dated or focus mainly on prevalence, giving limited insight into older people’s motivations, lived experiences, and support needs.
Unclear age-specific pathways: How life events such as retirement, bereavement, loneliness, or moves into supported housing shape gambling and harm is not well understood in the UK.
Hidden in services: Older adults are under-represented in support and treatment, and barriers to help-seeking (stigma, shame, mobility, generational attitudes) are poorly evidenced.
Digital risk and exclusion: Older people may face online gambling risks while being less able to use digital harm-reduction tools.
Overlooked inequalities: Very little is known about gambling among older adults from minority ethnic, low-income, or socially isolated groups.

Aims and Objectives
This project will deliver a Rapid Evidence Review to provide the first comprehensive, policy-ready synthesis of what is known about gambling among older adults aged 55+. It will:

Identify and synthesise international and UK evidence on gambling behaviours, motivations, benefits, and harms among older adults.
Assess life-course pathways into gambling and harm, including social and psychological drivers.
Examine digital gambling and digital exclusion, including risks and barriers to safer-gambling tools.
Review inequalities, including differences across gender, ethnicity, socioeconomic status, and housing or care settings.
Analyse help-seeking behaviours, accessibility of interventions, and the suitability of current service models.
Produce an evidence gap map highlighting areas where research is missing, outdated, or contradictory.
Engage older adults with lived experience to ensure findings and recommendations are grounded in real-world perspectives.

Potential Applications and Benefits

Inform policy and regulation: Support DCMS, the Gambling Commission, NHS England and Integrated Care Systems to design age-inclusive gambling policies and harm-reduction strategies.
Improve services and support: Guide charities, clinicians, local authorities, and community organisations in developing age-sensitive interventions that address loneliness, cognitive change, financial vulnerability, and digital exclusion.
Strengthen prevention and early identification: Highlight risk factors specific to older adults, helping GPs, social workers and community health teams recognise and respond to early signs of harm.
Promote equity and inclusion: Bring marginalised older groups into focus, helping reduce inequalities in health, access, and digital participation.
Shape future research: Use an evidence gap map to help UKRI and partners prioritise future studies and intervention trials.

The review will provide the first robust evidence base on gambling and older adults in the UK.